MFB4WTG

This project will develop an innovative brush and assembly for slip rings initially targeted at the wind turbine market that will address issues of maintenance, life expectancy, current capacity, and safety. As the wind turbine market is predicted to grow at 17% per year through to 2030 and turbine sizes increase, the issue over maintenance and unplanned downtimes for turbines becomes a critical issue. This project will develop a longer life and higher performance module that will support the OEM need to have a more reliable wind turbine. The resulting technology will be applicable to a range of markets that use slip rings.